Alliance for Sustainable Agriculture

Previously: UK-Brazil Partnership for Yield Stability & Protection in a Changing Climate (PYSP)

Technical abstract
The Alliance for Sustainable Agriculture (ASA) is based on partnerships between Rothamsted Research in the UK and EMBRAPA in Brazil with further initiatives seeking to develop collaborations within the FAPESP system of Sao Paulo State. ASA seeks to bring together complementary skills and capacity in areas of research where a collaborative approach will lead to faster and better solutions for agriculture and food security as well as increased impact and translation of the research effort.

There will be an ASA ‘sandpit’ event in December 2017 in Sao Carlos, Brazil where we will award several seed-funding grants to work with Embrapa partners around Soil Science, Nutrients in Agriculture and Plant Health. Further collaborations in cropping systems were developed through an ASA supported side-event during the 2016 Brasilia crop-livestock congress and subsequent exchanges. Scoping visits to Embrapa facilities in Londrina, Brasilia and Sao Paulo have identified potential partners who we hope to engage in our 2018 exchange programme which will support up to eight inward exchanges from Embrapa researchers to study and train at Rothamsted and up to six outward exchanges from Rothamsted researchers to study and train at Embrapa institutes in Brazil.

ASA is also supporting a seed-funding initiative with FAPESP partners where Project leaders at Rothamsted are encouraged to develop a joint programme with researchers in Sao Paulo State universities and institutes focusing on delivering preliminary data/ testing concepts that may form the basis of submissions for more substantive research funding through the well-established BBSRC: FAPESP mechanisms as well as newer mechanisms under the Global Challenges Research Fund. ASA will fund up to eight projects with FAPESP partners in 2018.